Aberystwyth University (Prifysgol Aberystwyth) and Parkinson-Spencer Refractories Limited KTP 24_25 R1

To significantly enhance kiln loading efficiency in the ceramics industry, this project introduces a ground breaking computational platform employing machine-learning/artificial-intelligence. By optimizing product placement within kilns, it aims to improve space utilization and reduce the carbon footprint, leveraging advanced simulations and mathematical modelling to revolutionize current practices.